Franklin Digital Infrastructure

The Rosalind Franklin Institute is national research institute, dedicated to developing new technologies to tackle important health research challenges. The spectrum of tools under development at the Franklin are individually extraordinary, but when combined at the Franklin's Hub, they allow us to develop tomorrow's healthcare innovations. Our technologies will enable the 'imaging of life in five dimensions' - that is, to see the molecules of life in the context of three-dimensional space, along with time and chemistry. We are currently focusing our multi-disciplinary research teams and technologies in development to the grand challenge problem of infection and the body's response to it.

Such an institute has significant challenges when addressing the data and computation challenges that come with development of these next generation instruments, and this proposal looks to address the immediate challenges surrounding this and put the institutes data strategy on track to make the most of all the data collected at the Franklin.

To make sure that this proposal is fit for purpose, and also delivering in value, the proposal was passed through 3 independent groups at the Franklin before submission (https://www.rfi.ac.uk/about/governance/):

1 Theme Advisory Panel (https://www.rfi.ac.uk/about/governance/theme-advisory-panels/) : This group looked to the proposal for technical suitability

2 - The Value for Money Panel : This group looked to the economic side of the proposal, and general structure of the proposal.

3 - RFI Board Ratification : The final approval to proceed came through the Franklin Board who had oversight of the previous panels information.